Terahertz real-time release testing for pharmaceutical products

The project will develop a new, rapid and non-destructive test instrument for predicting tablet efficacy and performance, based on direct measurements of tablet porosity using terahertz light. In so doing, we expect to contribute to manufacturing efficiency improvements in production of advanced solid dose medicines. Our technology will initially be marketed as a test which can work alongside existing methods (dissolution/disintegration and hardness testing) to improve tablet quality during the design process. The ultimate goal is to act as a real-time, in-line test and feedback mechanism as the industry moves towards Continuous Manufacturing.